Sound and Control in Welsh Poetry, c. 1300-1600

As it stands, in short, my project's aim is to find out what can be learnt from listening to the sounds of medieval Welsh and English literature. It seeks to establish what the Middle Ages sounded like in Wales and England. It subsequently splinters into several sub-topics which include establishing the soundscape of urban and rural life, the significance of particular sounds, and how did medieval authors and scribes record these sounds in writing.
This research belongs to the academic field of sound and sensory studies. Up until now, the Middle Ages have been marginal at best in this field. This needs to be rectified for two reasons. The first concerns history. In order to gain a full understanding of what life was like and how a contemporary mind perceived its surroundings in any period and place, we need to be able to engage with those periods and places perceptively, i.e. by using our senses, and I intend to start this process by listening.
The second reason concerns literature. What little work has been done so far in the field of medieval sensory studies has employed literary sources as tools to improve our understanding of historical acoustic environments. This, of course, is key. However, I also propose an approach that will explore the literary sources themselves; this is already part of sound-studies projects on more recent literatures. I will thus demonstrate that an awareness of the socio-historic, moral and theological connotations of certain sounds, a familiarity with the contemporary understanding of sound, speech and hearing, and an appreciation of the acoustic world of a given period and location can unveil new and nuanced meanings in the texts themselves.
As I begin to open up sound studies to medieval literature, I will take the opportunity to expand the field further by involving the Celtic languages (medieval Welsh literature), which have been wholly absent from sound studies concerning any period, meaning that the field is missing out on a key aspect of British literature, medieval or otherwise.
The project will offer further insight into the fields of sound studies and medieval English and Welsh literary studies by offering an analysis of the sound of language itself. Instances such as bilingual orthography and claims of the strange physical sensation of foreign words and their hostile sounds will allow me to analyse what English sounded like to a Welsh person in the Middle Ages and vice versa. This strand of my research will also contribute to the growing treatment of medieval Britain as a multilingual island, while approaching the subject from the novel and creative perspective of focusing on the very sound of the languages in question.
In terms of the methodology, I shall seek to answer the questions posed by my project by burrowing through a wide sample of literature and poetry in Middle English and Middle Welsh and logging all references to sound, speech, hearing, muteness and deafness. This close reading will enable me to establish a sense of the soundscape of medieval England and Wales, the contemporary theoretical understanding of sound in those parts of Britain and the connotations of certain sounds in the minds of its inhabitants. The relationship between them would then be explored using techniques and methods imported from sound studies, which primarily concerns modern-day society and that of the last few centuries.
I have chosen these sources since literature and poetry have a unique way of reflecting their surroundings both factually and creatively. Memory and imagination intertwine here: sounds in the listener's memory of their surroundings inform how the mind perceives the sounds evoked in texts. This dual possibility will make for a fruitful investigation.